Early Years platform for learning activities to support blended and hybrid learning, Nurseries, Parents and carers

We run EYFSHome.com, a service that provides free learning activities each day and a story to 3-5s. It is based on EY learning goals, the curriculum and quality assured. The content creators are teachers, authors and poets, with extras from performers and educationalists.

We are beginning to create revenue streams to continue this support and want to test and develop a platform to provide CPD and Channels so that Nursery schools can share their own learning programs for **blended and hybrid learning.**

We believe that it is crucial this age group doesn't accidentally get left behind, and that we support their parents carers and allow bursaries to focus on the children by taking some fo the strain of planning from them.